Terahertz Absorbing Metamaterials for detection systems

This report looks into the potential uses of meta-materials in future detection systems
for terahertz. By designing a meta-material which achieves near unity absorption of terahertz
it would be possible to create both broadband and precise detectors. Devices such
as these could be used in spectroscopy measurements as well as potential applications
within industry where terahertz frequencies are already used, such as dermatology, medical
imaging and the pharmaceutical industry as well as security and communication.
This report looks into the design and of the simulations of meta-material structures to
find optimal absorption for different designs and configurations, It is found it is possible
to achieve unity absorption using split ring resonator meta-materials. The aim of this
project are to design meta-material detectors for terahertz applications with improved
response time and sensitivity.